Photoelectron Spectroscopy of the Electron-Water Reaction

When high energy radiation passes through aqueous materials, low energy secondary electrons are produced in high abundance. These then go on to induce chemical reactions, with the most ubiquitous one being that with a water molecule. While extensively studied though electron-impact experiments, understanding the underlying chemical physics of this two-body reaction has been challenging, in part because such experiments do not offer suitable time-resolution. Moreover, how the chemical dynamics evolve from the isolated reaction to that in a bulk aqueous environment is a critical question that remains open.

Here, we propose to used time-resolved photoelectron spectroscopy of water cluster anions as a direct probe of the electron-driven chemistry through the lowest energy resonance of the electron-water collision. The reaction will be monitored from the femtosecond range through to the microsecond range, offering a measure of both the initial dissociative electron attachment as well as subsequent reactions. The effect of hydrogen-bonding structure as well as cluster size will be studied to assess how the chemical dynamics and reactivity evolve within an aqueous environment. The broad objective of the proposal is to develop a new understanding of the primary processes taking place in the electron-water reaction and how this links to the bulk.